Smart-Power UK

Smart-Power will reduce energy waste and assist in DSR (Demand Side Reduction). In addition, it will improve UK energy security and introduce a new market for energy saving LV (sub-24v)products.